A Study of the nature and variability of impulsivity in healthy humans and bipolar affective disorder patients using Ma

When we think of impulsivity, we often picture in our minds actions that are carried out without careful thinking and planning. The way impulsivity affects our actions is a major component of why this ill-defined but crucial psychological trait often negatively influences our lives and can be part of serious mental illness, from manic depression to severe personality disorder to Attention Deficit Hyperactivity Disorder (ADHD). Psychiatrists often prescribe medication to control extreme impulsivity but little is known about the mechanisms that make this medication work, as there is in fact little known about how impulsivity affects brain function. Attempts to tackle this question have offered clues about brain areas and brain chemistry involved but integrating everything into a useful model has proved to be a challenge. The project proposed here is an attempt to use a new kind of rapid brain imaging (magnetoencephalography) to :
-Describe the brain mechanisms behind impulsivity in humans, with an experiment focusing on simple motor decisions.
- Then use this model to explore changes in impulsivity linked to mood fluctuations in rapid cycling manic depression, and what these changes mean at the level of brain function.

Technical abstract
Impulsivity is considered to be a core quality of much debilitating psychopathology, including Bipolar Affective Disorder, Borderline Personality Disorder and ADHD. Despite the fact it has been difficult to define impulsivity, it is generally accepted that motor, attentional and cognitive components of the trait are all relevant to both the essence of the construct and the way clinical psychiatry views it and tries to treat it. Animal models of impulsivity and human functional imaging have consistently implicated frontostriatal circuitry, whilst experimental and clinical pharmacology implicate dopaminergic and serotoninergic pathways, with often different kinds of medication being effectively prescribed (mostly on an empirical basis, with the exception of ADHD), depending on the underlying diagnosis. There is however still little in the way of an integrative neural model of impulsivity that reflects the naturalistic circumstances in which it appears, and hence, there is little rationally to inform a medicine of impulsivity, which would look at it not in terms of the various ICD and DSM diagnoses it helps define, but as a trait that occasionally needs to be therapeutically modulated. More in particular, there are no clear neurophysiological models of how impulsivity is affected by mood fluctuations.

This study proposes to use the rapid brain imaging technique of magnetoencephalography (MEG) in a simple motor decision task to:
-Describe and validate a neural model sensitive to impulsivity, looking at anatomical areas and specific neural mechanisms involved. Signal analysis techniques including equivalent dipole analysis (using the signal from MEG detectors to localise the signal source in the brain in the form of one or more equivalent dipoles), beamforming (a technique that maps signal received by the MEG receptors onto its most likely spatial localisation on the brain), principle component analysis as a data transformation technique, time series analysis and frequency domain analysis will be used .
- Determine how individual differences in impulsivity are expressed in the model
- Determine how its components are affected by mood changes in a cohort of rapid cycling bipolar affective disorder patients.

The use of MEG in this study offers a significant advantage over other techniques, as it allows to study brain activity in time-scales compatible with the neural events we wish to study, gives access to direct neural activity (and not its hemodynamic results as is the case with fMRI), whilst it offers much improved resolution and decreased signal distortion compared to EEG.